Lancaster University and Jeremy Benn Associates Limited

To explore how new digital technologies and data science concepts can bring benefits for managing flood risk. Semantically-enriched databases, collaborative software tools and a blend of data types will be used to develop a new platform for flood resilience planning.